WiCastr - Improve the security of our portable cloud infrastructure 2

"Securely controlling and monitoring portable cloud systems like ours is quite challenging. We are dealing with very sensitive
client data that require the maximum amount of security.
We have a very unique offering and being able to add advanced security, with near zero-configuration for our clients will
change the shape of our business and allow us to target new lucrative segments such as governments, military and
enterprises. Currently we cater to the retail and transport world."